ONEOFFNATURE

ONEOFFNATURE is a curated marketplace for emerging ethical and sustainable fashion. Enabling customers and designers to connect to repair /alter/upcycle their used/unwanted or damaged garments , further reducing textile waste ,whilst operating as a resource to help the support and growth of emerging sustainable designers